Exploiting controlled nanoscale delivery in neurophysiology to study synapse physiology and the molecular basis of neuro

Technical abstract
We aim to exploit controlled deposition that we have developed for bionanotechnology and hop to neurophysiology to use this novel method for the controlled nanoscale delivery of neurotransmitters to study synapses in neurons. We will then use single molecule fluorescence to identify the size of fluorophore labelled oligomers of A-Beta peptide and alpha synuclein delivered from the pipette to determine their physiological effect and its dependence on oligomers size and hence provide new insights into neurodegenerative diseases